South Korea: internet of Things

This GBIP visit will take a group of innovative UK companies operating in the Internet of Things sector to South Korea, to meet with businesses for potential tech transfer and R&D collaboration.
Led by Enterprise Europe Network and funded by Innovate UK the visit will take place between the 9th and 15th September.